Integrated Transport and Smart Energy Solutions for Major Urban Developments (ITSES)

Integrated Transport and Smart Energy Solutions for Major Urban Developments (ITSES) utilises the planned

development of Old Oak Common and Park Royal, an area in West London identified by the Office for the

Mayor of London as in need of development. The project introduces this area to the opportunity of vehicle-to-

grid (V2G) technology, a process where batteries in electric vehicles are used to store electricity and pass this to

and from the grid to help support energy demand. The feasibility of integrating this technology with two urban

systems, urban energy and urban transport, is also considered. The project combines the knowledge of Costain,

a major construction company investing in sustainable, innovative solutions, and Cenex, a low carbon vehicle

not-for-profit consultancy with knowledge of V2G. The project will develop the social, economic, technological

and business case for including V2G in two rail stations planned as part of the Old Oak Common development,

with the potential for inclusion of V2G across all areas should the study results prove positive.